Reimagining Forest Futures Through Citizen Science Archaeology (REFFCA)

Summary
Primary forests across Sub-Saharan Africa are under critical threat. Biodiversity loss, ecological degradation and climate related impacts are undermining climate resilience and sociocultural resources vital for local lifeways. The solutions to such loss are fraught, as exclusionary conservation models often conflict community-led approaches. These dynamics are starkly evident in Kenya’s Cheragnani Hills, where state-led efforts aiming to restore degraded forests through exclusionary governance models stand in contrast to community activists championing their own histories of environmental stewardship. Both approaches produce visions for the future grounded in simplified readings of the past. Conservation models aim to produce an imagined forested landscape void of human activity, whilst community activists risk basing their land claims on narrow interpretations of ethnic succession. Archaeological remains scattered throughout these hills challenge both of these views, revealing a deeply anthropogenic forest shaped by centuries of shared use.
This project – Reimagining Forest Futures through Citizen Science Archaeology (REFFCA) – explores whether archaeology can make a practical difference to these debates. It aims to test how long-term perspectives on land use, settlement and belonging, produced and interpreted in collaboration with local communities, can support more inclusive and historically informed discussions about the forest’s future. To do so, it focuses on two key conservation blocks in the Cherangani Hills, where existing participatory forest management legislation remains ineffective and contested. It brings together archaeologists, citizen scientists, government forest officials and community members to co-produce new knowledge and stimulate policy-facing dialogue.
The project has three main objectives:
1. Co-design a research and training programme with community Citizen Scientists to explore how and if knowledge of the past can better engage with today’s conservation challenges.
2. Generate new archaeological data on long-term human–forest interaction, including mapping historic and Late Iron Age features, and survey community views on how this heritage informs present and future land use.
3. Facilitate public and policy dialogue through participatory exhibitions at forest stations and a policy workshop with senior forestry and county officials, using visual materials co-produced with Citizen Scientists.
The project pioneers an integrated approach to archaeological and policy-relevant knowledge production by combining landscape surveys with community-led interpretation and feedback processes and public exhibitions. Data is co-constructed through Citizen Scientist engagement, with findings shared in accessible formats that inform academic, policy and public spheres alike, including peer-reviewed articles, a publicly available policy white paper, open-access spatial datasets and community-facing exhibition materials.
The project offers a range of interlinked benefits. Participants will gain deeper knowledge of forest heritage, receive skills training and have the opportunity to contribute directly to policy conversations. Policymakers will benefit from historically grounded and socially embedded insights into how communities interpret and mobilise the past in shaping future visions of the forest. The wider public will access this heritage through engaging, visual formats that make the region’s deep history more accessible. For the academic community, the project provides a tested model of citizen-led, policy-relevant archaeology with potential to inform similar approaches in other conservation contexts.